Enhancing Sheep Farming Resilience in Mid and North Wales through Biochar Utilization: A Field Trial Approach

This project aims to support sheep farmers in Mid and North Wales by enhancing soil fertility and crop yields using biochar, a sustainable soil amendment produced from local agricultural and forestry residues. As the cost of traditional fertilisers rises and climate change impacts farming, this innovative approach offers a practical solution to improve grass and root crop production, essential for feeding sheep flocks throughout the year.

We will conduct field trials on a one-hectare farmland site in Denbighshire, using biochar produced locally from sawmill offcuts. The trials will compare different application methods of biochar, including its combination with organic materials like sheep manure and goose dung homemade fertiliser. Our goal is to determine the most effective practices for incorporating biochar into the soil to boost crop growth while reducing the reliance on synthetic fertilisers.

The project will increase the capacity of a local biochar production facility by adding a third kiln and improving drying processes. This will enable the production of up to 300kg of biochar per day, meeting the needs of the trials and supporting future agricultural applications. The biochar production process is sustainable and verified by ISO 14064-3, ensuring its environmental integrity.

By demonstrating the benefits of biochar through scientifically rigorous trials, we aim to provide sheep farmers with a viable, cost-effective alternative to traditional fertilisers. This project has the potential to revolutionise agricultural practices in the region, promoting a circular economy that utilizes local waste materials and enhances soil health. Our findings will be shared widely to benefit the broader farming community, ensuring that the knowledge gained contributes to sustainable agriculture across Wales.

Additionally, this project will help mitigate the environmental impact of agricultural practices by reducing greenhouse gas emissions associated with synthetic fertiliser use and improving carbon sequestration in the soil. By supporting local farmers in adopting sustainable practices, we aim to strengthen the resilience of the agricultural sector in Mid and North Wales against economic and environmental challenges.